University of Leeds and Ilke Homes Limited

To develop an innovative, optimised structural system utilising novel techniques to significantly improve the performance, safety and cost of current modular housing design.